The University of Sheffield and Altek Europe Limited KTP 21_22 R4

To develop new processing technology by innovatively turning a waste by-product into a raw-material feedstock in the manufacture of cement.